Management Innovation

The idea is to develop revolutionary and sustainable business practises enabling the firm to become much more productive and efficient. The way in which we plan to do this is through the design and implementation of a bespoke practice management system – the business requires a system that can cope with the demands and pressures of the firm. The system will be used to ensure everyone in the firm is completely compliant with all regulations and guidelines. As well as this it allows much better management of each and every worker, with individual tasks being set followed by constant reminders on task specific deadlines thereby ensuring progress and meeting client’s needs. Finally the implementation will ensure that clients’ personal information is as secure as possible, with any file exchanges being done confidentially through the system itself. This will ensure that there are no breaches in personal information which has been a major problem within the sector in recent years.